Novel, low cost RF coils for MR imaging and spectroscopy

The objective of this project is to prove that a novel method to design and manufacture
“volume RF coils” for MR imaging scanners can achieve the envisaged specific clinical and
financial benefits.
RF coils are used to detect the signal in MRI scanners. They are designed to be placed very
close to the patient as the closer they are to the target tissue, the better the image quality and
the better the resulting diagnosis. Volume RF coils refer to those that surround the target
tissue such as the head.
The invention that is key to this project involves the combination of state-of-the-art medically
approved foams, 3D printed plastic parts and moulded plastic parts to produce a rigid volume
coil in which the primary outer surface material is made of light weight foam.
There are several clinical benefits for the user and the patient. In particular the coil will be
lighter weight and more acceptable and comfortable for the patient. The use of foam makes it
possible to fit the coil closer to the target tissue giving the potential for better clinical images.
Equally important are the economic benefits of this new approach. This method will reduce
the time and cost of both development and production. This gives the potential for lower
prices devices thus reducing the cost of the MR procedures. A particular benefit is that this
design allows greater use of automated manufacturing processes. This, in turn means that
manufacturing in the UK is financially justified as opposed to the Far East.
It is PulseTeq’s intention, once this design process is successfully demonstrated within this
project, to use this process to develop several RF coils optimised for different parts of the
body such as the head and knee. These devices have very significant sales potential and,
through these, the aim is to expand the business in the UK to become a significant supplier
and exporter of RF coils to the clinical MRI market.